University of Essex and August International Limited

To develop an intelligent cloud-based system integrated with smart wristbands to detect falls, and monitor the health of disabled and elderly people, improving healthcare quality and efficiency. It will be designed for iterative development, to respond to future healthcare sector challenges.